Boolean Functions

The project will be to consider some problems about Boolean functions. It will focus especially on the distances, in various metrics, between different functions. One aim will be bounds between the majority function and the parity function: in a sense, this is `most interesting case' for two functions. Any progress will have applications in several related areas.